Cytokine Storm Tracker

According to the World Health Organisation (WHO), around 15% of people infected with COVID-19 become seriously unwell and require oxygen therapy and a further 5% must be treated in intensive care. In the UK at present, less than 50% of those patients in Intensive Care Units (ICU) survive. In order to combat this shocking survival rate, we must deliver innovative new prognostic tools to ICU clinicians to enable them to treat patients earlier and with precision. The leading predictor of fatalities in ICUs is a patient's levels of particular pro-inflammatory cytokines. In sufficient levels the release of specific cytokines can cause a "cytokine storm", a fatal hyperinflammation in the body's vital organs as the immune system undergoes a secretory chain reaction.

We are building a cytokine tracker to predict when COVID-19 infected ICU patients need life-saving therapies and stratify risk for the most vulnerable. By identifying cytokine levels hours faster and more regularly than any existing methods, we empower clinicians to make treatment decisions much earlier and more precisely based on each patient's immunological profile from the start.